Continuity and change in volunteering through times of economic prosperity and adversity: a mixed-methods longitudinal secondary analysis.

Much emphasis is being placed on the role of the volunteer in British society. The Coalition government's policies envisage that more needs can be met through community initiative, relying on voluntary effort. The Government's 'Big Society' policies give expression to this idea; the Big Society can be thought of as a framework of initiatives and legislation, such as the 2011 Localism Act, that will give neighbourhood groups new rights and powers to act on behalf of their community. The assumption is that individuals have the capacities and willingness to volunteer on behalf of their communities to provide the things the community needs. The volunteer is talked of as a vital member of British society.

Most British adults undertake some sort of voluntary unpaid work, whether this be informal activity such as providing help to family and non-family members within their community, or more formal activity such as providing regular help to an organisation, campaigning about a particular issue; or being politically active. We know a lot about volunteering in Britain today from statistical sources such as surveys, but these often provide static pictures of volunteering at specific points. We know little about how attitudes to volunteering, and volunteering behaviours, have continued or changed over time, or about how those trends relate to wider socioeconomic changes.

Our project will look at volunteering between 1981-2012, a timeframe which includes a period of recession and public service cuts until the mid-1990s, followed by a period of relative prosperity in the mid-1990s-2008, and then by the current downturn. We will look for changes and continuities in volunteering during these different periods, exploring how individuals' motivations to volunteer have changed over time. Have there been changes in the socio-economic characteristics of volunteers over time? How have volunteers balanced paid and unpaid work? Do today's volunteers feel that they have further capacity to volunteer, if required to do so? What views have individuals held, on who should meet public need - the state, the local community, or the individual? How have these changed over time?

Answers to these questions need to be based on longitudinal data that follow individuals over time. Ideally we need to provide estimates that are representative of the population as well as detailed insights into individuals' views. To meet these needs, we are proposing an innovative mixed-methods approach. We will examine data from the Mass Observation Project, where people freely write on topics such as voluntary unpaid work, welfare, volunteering and the state. This gives rich longitudinal information that provide us with insight into how and why people change or continue with particular view points and volunteering behaviours. We will complement this qualitative data with longitudinal survey data sets. The analysis will include panel data that ask the same questions about volunteering of a representative sample of people, following them over a number of years, and repeated cross-sectional survey data that ask questions about how people feel about provision of welfare benefits, and the role of the government in meeting particular social needs at a particular point in time. These population-level quantitative data give us a good understanding of change and continuity in volunteering. This reuse and bringing together of qualitative writing and survey data represents a new way of looking at volunteering. It also represents a new way of thinking about how we use data, and may be of value to others researching in the field of sociology, social policy or contemporary British social history.

This study generates impact by contributing to academic and non-academic understanding of volunteering, furthers knowledge in relation to methodological approaches by combining longitudinal qualitative and quantitative data, and informs debates around contemporary policy interventions

Potential impact
The research has the potential to support effective management of and support for volunteers both in the short and long term through increased understanding of volunteering attitudes, behaviour and experiences, and of how these may be shaped by changing economic conditions over time. Volunteer-involving agencies will better understand the experiences of current and potential participants, and can plan involvement strategies accordingly. In particular, we have the opportunity to add immediate value to work to build sustainable local communities undertaken by the new economics foundation who will be involved as users of the research throughout the project's lifetime. These benefits can therefore contribute to increasing the effectiveness of public services, which are to a growing degree being delivered by relying on greater inputs from volunteers, and to enhancing quality of life, since a fuller understanding of voluntary action should increase the extent to which individuals benefit from undertaking it.

Social researchers in academic and non-academic organisations will also benefit from this research substantively and methodologically. Substantively, knowledge about volunteering and how we may measure and understand it will be increased and in the longer term this will feed through into further research - and also into teaching in the case of academic researchers. Methodologically, the project will enhance research skills and capacity: in the immediate term, this will be through the transcription and archival deposit of MO directives for reuse by other researchers; in the longer term through the bringing together of qualitative and quantitative longitudinal data sets for secondary analysis in social research.

The skills of the early career staff working on the project will be enhanced through developing expertise about understandings and experiences of volunteering and researching it over time using archived data. We also envisage that these staff will gain skills and experience through being able to play a leading role in managing the proposed project. This academic and practical experience and knowledge will stand them in good stead in the wider job market in the longer term.

The main beneficiaries from the research outputs will be users from:

1. The third sector, including a range of volunteer-involving organisations both large and small. We know of interest on the part of large national organisations, e.g. the National Trust, in work investigating longitudinal aspects of volunteer supply and motivation. Beneficiaries will also include organisations that play a substantial role in recruiting volunteers, such as local Councils for Voluntary Service, or national organisations such as Community Service Volunteers.

2. Third and private sector research and consultancy agencies / think tanks; the new economics foundation is involved as an advisory board member and user of research outputs but others would include the Institute for Volunteering Research, the Institute for Voluntary Action Research, the RSA, Demos, the Young Foundation, and ResPublica. Findings would also be of benefit to funders of voluntary organisations, such as Community Foundations.

3. Government, notably the Department for Communities and Local Government, and the Office for Civil Society in the Cabinet Office.

4. Businesses concerned with the recruitment and motivation of volunteers as part of corporate social responsibility programmes.

5. Public sector agencies and organisations delivering public services, who also use substantial numbers of volunteers, and may do so to a growing degree; these would include, at a minimum, NHS trusts, the education, police and social services, and leisure and cultural services.

Other groups who may benefit from the research include:

6. Volunteers themselves and the general public.

7. Academics.